Models and Methodologies for Embedded Real-time System Design

Over the last few decades the development of software engineering tools has transformed the field. The same has not happened in embedded systems and there has been little advancement in some design processes since the 1970's. My research aims to create new tools, frameworks and processes for the development of embedded systems and embedded software that moves forward the creation process towards a higher level of abstraction. The potential impact of work like this is limitless and could lead to a revolution in the design of embedded systems, which has benefits not only to research but education and industry alike.